Machine Learning of Physical Models

Physical modelling techniques are a range of digital synthesis methods that transcribe physical qualities - as in the flow of air in a tube or stiffness of a spring - of their simulated counterparts. These are often musical instruments, but could potentially be any sounding object. Historically, methods that departed from the combination of several Digital Signal Processing (DSP) blocks - such as white noise combined with high-feedback delays - have proved extraordinarily successful, both in terms of their resemblance to real instruments, as well as commercially - as in the case of the YAMAHA VL1 synthesizer. This noise-delay chain would be combined with a filter in what is known as the Karplus-Strom Synthesis method, highly effective in simulating stringed instruments. Later, the addition of further delay lines would prove extremely effective in replicating a wider range of instruments. This new technique would come to be known as waveguide methods.
The advantage of physical modelling against other digital synthesis methods, like sampling - where recordings of real instruments are stored in a look-up table and then played back on demand -, resides in their potential to simulate a wide range of instruments using comparably less memory than its sampling counterparts.